FormativeAssess

This contract is for Phase 2, which consists of: 1) a prototype development period; and 2) the production of a Phase 2 End Report (the ‘Final Report).
The prototype development period provides the Contractor time for research and development, which will significantly contribute to developing a scientific, technical and commercial prototype of the proposed solution. This period enables the Contractor to advance:
- the technical development of the solution initially designed in Phase 1;
- the design specifications of the proposed solution by running user trials;
- the route to market for the commercialised solution.